A Tandem Bio-Chemo Catalytic Approach To The Sustainable Production Of High Performance Coatings Additives From Glucose

The project brings together the expertise of chemicals company Chemoxy International Ltd, Aston University's Biotechnology Research Team and the Catalysis Group in the Aston European Bioenergy Research Institute to synthesize sustainable platform chemicals from glucose, for application in paint and coatings additives. Together we have developed technology to produce the required enzymes as recombinant proteins in yeast and to couple them to novel supports to generate molecules that can be used to replace traditional petroleum-derives additives. This project will therefore provide a student with first class interdisciplinary research training at the biology-chemistry interface in the field of industrial technology.